Coventry University and Life Science Group Limited

To develop a new defined serum-free media for cell culture and storage to replace undefined media containing animal-serum, therefore preventing batch variation and contamination, and conforming to the legal requirements of the updated Animal (Scientific Procedures) Act.